Clinical Technology Ltd

Clinical Technology Ltd will use the Innovation Funding support to explore new approaches to diagnostic and monitoring aids for a range of medical procedures. As global healthcare costs increase the resulting radical new advances will support increases in safety and efficacy of procedures while reducing critical intervention costs.